The world's first entirely biobased multi-layer flexible pouch packaging that is both recyclable and biodegradable to reduce the carbon emission and support single-use plastics waste reducing for food industry

Plastic pouches generate 895,000t of waste and are responsible for 2.7bn kgCO2e annually in the UK. They are typically made of fossil-fuel derived virgin plastics, coatings, adhesives, contaminants and inks. pouches are an essential and agnostic part of the packaging for bottles, food products and cosmetics, featuring product information, however, they are notoriously difficult to recycle due to a complex mix of layers, coatings, adhesives and contaminants.

Our vision is to reduce plastic waste from pouches entering the environment using our pouches made from algae. Algreen is a fully biobased and biodegradable, waste-free, pressure-sensitive pouch that mimics performance/aesthetic of plastic pouches. Biodegradables were highlighted as a critical component in developing more circular systems and supply chains by Bioplastics Europe.

The most effective way to reduce plastic waste from packaging/pouches is to use alternative biodegradable materials that are less destructive. Our solution takes advantage of world-class advancements in biochemistry, creating a tangible, scalable alternative to plastic pouches. It aligns with new government priorities for Clean Growth, Green Recovery and addresses 2 PACT targets (eliminating SUP packaging through innovation and increasing recyclability and compostability).

This project will build on substantial in-lab testing on Algreen, we will undertake:

* In-lab testing to assess performance and durability like-for-like to plastic, environmental performance and pressure under manufacturing processes.
* Manufacturability assessment led by innovation centre Imperial College London/CPI to optimise formulas to ensure Algreen can meet manufacturing requirements.
* Build a GTM strategy and carry out consultations supported by Algreen board advisors with key stakeholders e.g manufacturers/brands that have signed the Plastics Pact such as Unilever, CocaCola and BPF to inform pouch development. We will seek advice from FSA regarding food safety regulations pouches on flexibles and films.
* Validate our environmental claims with an LCA.